From correlation to causation: metabolites and proteins in cardiometabolic disease.

Keywords: Type 2 diabetes, Obesity, Biomarkers, Genetics
Obesity and its consequences are major and growing challenges for health care worldwide. Recently, the first common variants have been identified which influence overall levels of adiposity and predispose to obesity at the population level: these findings should lead to improved understanding of the mechanisms involved in the regulation of overall energy balance. However, not all obese individuals are equally vulnerable to diabetes, insulin resistance and the other adverse consequences of obesity, and it has long been appreciated that the distribution of fat (particularly the degree of central or visceral obesity) is an additional and independent determinant of individual risk of metabolic and cardiovascular disease.

Our research seeks to advance understanding of the mechanisms involved in obesity and the regulation of differential central fat accumulation in the belief that an appreciation of these mechanisms will complement advances in understanding of overall energy balance.

By applying a range of genetic and genomic approaches, we expect to identify genetic variants influencing regional fat distribution, and to illuminate some of the biological pathways involved.